Reading Europe Advanced Data Investigation Tool (READ-IT)

READ-IT is a transnational, interdisciplinary R&D project that will build a unique large-scale, user-friendly, open access, semantically-enriched investigation tool to identify and share ground-breaking evidence about 18th-21st century Cultural Heritage of reading in Europe.

The corpus encompassed is a rich 'human archive' in multiple media and languages depicting a transaction between reading subjects and reading material. Yet it is currently scattered and insufficiently labelled, thus untraceable. Without gathering, describing and structuring, it will remain unknown. Innovative tools are also needed to leverage community and critical engagement with this crucial common heritage, thereby preserving and enriching it.
READ-IT will ensure the sustainable and reusable aggregation of qualitative data allowing an in-depth analysis of the Cultural Heritage of reading. State-of-the art technology in Semantic Web and information systems will provide a versatile, end-users oriented environment enabling scholars and ordinary readers to retrieve information from a vast amount of community-generated digital data leading to new understanding about the circumstances and effects of reading in Europe.

The interdisciplinary collaboration between established digital humanists, human & social sciences scholars and computer researchers will investigate innovative ways of gathering new resources through crowdsourcing and web-crawling as well as linking and reusing pre-existing datasets. Extracting descriptors from a sample of multilingual textual sources will contribute to a robust ontology as well as to multiple thesauri of invariants accounting for the lowest common denominator of European reading experiences across times and cultures.

READ-IT will maximize research outputs and foster further active engagement with the digital Cultural Heritage of reading in Europe through 'beyond the state of the art' smart APIs and user interfaces designed for the co-curation of personal collections and memories of reading. It sheds light on the societal impact of digitally mediated knowledge and of public engagement with the Cultural Heritage of European print culture.

Potential impact
READ-IT aims to achieve impact through the following carefully mapped pathways.
1. Building upon existing networks on a greater scale: READ-IT impact strategy (see A3&C3) draws upon previous successes from an extensive pan-European network (http://eured.univ-lemans.fr) and the public engagement expertise of the UK-RED Database which was an impact case study for the UK Research Excellence Framework (REF2014).
2. Utilising public engagement expertise of academics and stakeholders in the project: Events are specifically organised to maximise the existing dissemination and public engagement expertise of humanities academics, and with targeted stakeholders supporting READ-IT such as IMEC for CH data and knowledge transfer and Maison des Sciences de l'Homme-Ange-Guépin for redistribution.
3. APs will direct dissemination and communication towards special target groups and user-communities, e.g. JGU towards Book professionals (Frankfurt Book Fair, Prague Book World); QMUL towards assistive literacy associations (RNIB,UK); U.Milano towards Reading Russia network group; U.Tours towards French social media clubs and European readers blogs. Expectations are that cumulatively the project will gather considerable public engagement momentum through its strategy.
4. Leveraging the PEA and expertise of our contracted SME to facilitate qualitative engagement with various user-groups: READ-IT will benefit from the extensive experience of IN-2 who has developed innovative PEA interfaces for major European research projects (e.g. http://www.europeana-space.eu/). IN2 will bring in multiple constituencies of users during the development and beta testing of the PEA. As such, all interface design will factor in the impact aims and objectives from the start. This will be a powerful example of impact aims shaping iterative ICT tool development.
5. Using an integrated strategy to foster engagement and impact: READ-IT will gather both qualitative and quantitative evidence of impact, as well as run online public engagement in parallel with scheduled location events. This will maximise the potential audience and encourage engagement from non attending users. At all points of design, READ-IT will allow for multi-level public online engagement, with events serving as a 'roadshow' and training future users to make the most of its capacity.
6. Working with key local partners with considerable expertise in facilitating public engagement, e.g. Ouvry-Vial's with MOBILIS (Pays-de la Loire), Etonnants Voyageurs Literary Festival (Saint-Malo, France), Maison des Ecrivains et de la Littérature Paris, Vignale's with ENSSIB, Baillot's with Wikimedia Foundation France, Open Knowledge Foundation, etc.

Quantitative and qualitative measures will be implemented in order to track, record, and narrate the impact from all project activities:
All online dissemination activities and pathways (e.g. blog on the project webpage, PEA, database interface) will be tracked with embedded analytics software with automatic monthly reporting. The PEA (distributed through free download) will also record more detailed download, usage, and engagement information.
Promotional audio-visual material produced by the READ-IT project will be made available on a range of media platforms (YouTube, iTunesU, OpenLearn), and all download, viewing and usage data will be collated.
Hard-copy questionnaires will be distributed to all participants at every event (workshop, conference, DH training school, community engagement etc) to record their level of engagement on the day. This will allow for value neutral collection of qualitative feedback. Online questionnaires will be distributed through the project website and mailing lists as an additional insight into participant engagement to inform workshop design (this will be done for all events);
Testimonies from members of the public about their contemporary reading practices via READ-IT events. All Public participation will be tracked.